Potting landscapes: a regional approach to the development of pottery production in 11th-13th century Yorkshire

This project pioneers a regional approach to medieval craft production, exploring how the sociocultural transition after the Norman Conquest impacted ceramic technologies. The project focuses on 11th-13th-century pottery in Yorkshire, scientifically analysing material from production and consumption sites and setting it within wider spatial, chronological, and landscape contexts to discern patterns of technological innovation. Via this novel approach, the project will identify drivers influencing production processes and organisation, presenting an innovative, material perspective on how the Conquest affected all levels of medieval society.